Quantifying Spatial AMR Patterns across Urban and Rural Landscapes

Antimicrobial resistance is increasing in nature and threatens the effectiveness of our drug therapies and infection control. However, it remains difficult to distinguish what originates from human activities or what is natural. Therefore, we must extend the scale and depth monitoring efforts to better understand what is driving the increases in resistance traits.

This project will use two collections of previously characterised soils to compare and contrast distributions of AR genes under widely varying conditions, ranging from urban, agriculture, legacy mining, and pristine rural environments. The project will utilise DNA extractions and new genetic technology to quantify over 230 AR genes in the samples. Soil inventories provide us well-characterised soils and the wealth of information that describes both the soils and the impacts at source locations.

The project will generate an astonishing 120,000 AR-related data points (400 locations x 300 genes), each with extended background information on environmental conditions-creating among the largest geographic representation of AR gene distribution across landscapes ever created; sufficiently detailed to make cross-cutting observations of landscape effects on acquired vs innate AR levels. With advanced multi-parametric statistics, we will relate specific environmental conditions and factors with observed AR genes levels in soils to identify risk factors associated resistance development and impacts on human and agricultural health.

Potential impact
"Pump prime" funding will be used to enhance and strengthen research collaborations between University of Strathclyde, Newcastle University, James Hutton Institute and the Chinese Academy of Sciences. It is also an opportunity to broaden current investigations into a holistic view of landscape-related contributions to AMR (antimicrobial resistance) in the environment. This will allow us to better understand the distributions of AMR traits, their potential sources and/or factors that affect their abundances, and contribute to geographical assessment of health risks.

The investigating team has an excellent track record of working for, and engaging with media, environmental health agencies, and the general public. To help relate results to potential health risks, we have engaged with Eleanor Anderson (Health Protection Scotland) and Prof Matt Wright (Health Protection Research Unit at Newcastle) to help interpret results in respects to public health and maximise the impact/dissemination of the information. The inclusion of these representatives will not only create opportunities to share results to those beneficiaries, but (more importantly) will allow us to keep abreast of local and regional issues and how to best carry out the research to maximise impact. Knowledge exchange is important, and meetings will be held every six months to facilitate these interactions.
Research staff and students working on this project will benefit by interacting within a multidisciplinary research team, but also through engagement with other organisations. They will gain insight not only into the technical aspects of the research, but also into the regulatory context of the work, enhancing their future employability in academia.